Building a specialised hypertension module into the Aspedan Bioanalytics Engine to address the impacts of high blood pressure

Aspedan is a Chester-based digital health start-up, founded and run by a 26-year-old solo female founder. Our technology, the patent-pending and innovative Bioanalytics Engine, is designed to improve people's health, prevent chronic diseases, (on both individual and population levels) and reduce the burden on public health services. The Unlocking Potential funding would allow Aspedan to build an exciting new module into our newly developed technology, designed to specifically address the impacts of hypertension and with a unique, timely market opportunity.

The Bioanalytics Engine can analyse over 160 different biomarkers to autonomously deliver medically-validated, dynamic, incentivised, and personalised health plans. It has been built based on peer-reviewed literature, and is validated by clinicians and against national digital health standards (including ORCHA and DTAC). Health plans consist of dynamic lifestyle recommendations including nutrition, exercise, biomarker testing recommendations, sleep, supplementation, mental health and environmental factors.

Our technology is delivered through smartphone and web apps. The Aspedan smartphone app hosts our ergonomic user interface, and directly integrates with our web-based Clinician Access Portal, which hosts the Bioanalytics Engine and allows further developments (subject to medical re-validation).

The Bioanalytics Engine only requires Aspedan's free questionnaire to generate personalised health plans. The Bioanalytics Engine can also integrate data from all major wearables, fitness trackers and smartwatches. Additionally, the Bioanalytics Engine integrates data from blood test biomarkers, genetics (both via APIs), and Aspedan Bluetooth scales (which automatically synchronise weight measurements to our smartphone and web apps). We have developed several different features, including Daily Health Scores, Check-Ins and Healthy Together sharing features in order to incentivise health improvements and keep people returning to their health plans on a daily basis.

In this project, we will conduct a thorough literature and peer review on both the causes of hypertension, and the preventative/treatment-based lifestyle interventions for high blood pressure. We will use the information established to create a specific Hypertension Module within the Bioanalytics Engine. This module will then be medically validated by Aspedan's Clinical Safety Officer against DCB0129 standards. Once the module is established and innovated, we will conduct the software development necessary to integrate it into Aspedan's smartphone and web apps. This project will also allow Aspedan to integrate Bluetooth blood pressure monitors into our smartphone and web apps, allowing users to automatically synchronise and monitor blood pressure readings, and allowing doctors/carers to remotely and dynamically view daily blood pressure readings for their hypertension patients.